University of the West of Scotland and Alphasense Limited

To embed knowledge of linear variable filter and miniaturised infrared spectrometry technology to support design and launch a new range of optical sensor systems that can detect and speciate Volatile Organic Compounds, to monitor indoor air quality and emissions from industrial plants.